IRIS Hardware Grant FY19

Equipment only grant agreed as part of IRIS allocation to GridPP (QMUL) for FY19

Potential impact
Equipment only grant agreed as part of IRIS allocation to GridPP (QNUL) in FY19.

See STFC's submitted business case for IRIS: "eInfrastructure for the exploitation of the UK National Facilities and STFC Frontier Science Programmes"